Exploring new placed based technological opportunities for community science with the Marine Biological Association and Time and Tide Bell

The project is a partnership between the Marine Biological Association and the Time and Tide Bell community project. Working together at 3 specified locations we will co-create with the local community citizen science opportunities to inform change in the local environment. The project will explore the potential for community owned artworks to act as a focal point for long-term monitoring, study and observation of the natural environment. As a case study, community generated data will inform science questions about settlement of organisms on man-made structures, impacts of climate change and extreme weather events and arrival and spread of non-native species.
The project will work with local communities to develop and explore science questions and implement citizen science protocols including digital imagery to support long term investigation around each art installation and its wider environment. Each location will develop citizen science methodologies and data collection systems to inform science questions around change in the marine and coastal environment.

Technical abstract
The partnership project is designed to investigate the delivery of community based citizen science. It uses existing installation art as the focal point for the science community interaction. We are using the wider science of the PI to pull in the wider geographical and biological issues by uitising links to offshore development and monitoring change in the marine environment. The project will explore the potential for community owned artworks to act as a focal point for long-term monitoring, study and observation of the natural environment. As a case study, community generated data will inform science questions about settlement of organisms on man-made structures, impacts of climate change and extreme weather events and arrival and spread of non-native species.

The project will work with local communities to develop and explore science questions and implement citizen science protocols including digital imagery to support long term investigation around each art installation and its wider environment. Each location will develop citizen science methodologies and data collection systems to inform science questions around change in the marine and coastal environment.

Potential impact
Who might benefit from this research?

The project is designed to test a number of interactions and options for community citizen science. The project is a partnership between a science organisation and a community partner. Benefits include:

- science exploration of citizen science use around marine structures
- community engagement explorations, working with place based groups
- provide community partner with activity and purpose around each art installation
- provide community partners with further monitoring opportunity

How might they benefit from this research?

The research project will provide a first exploration but also a blueprint for further interaction at other sites. This will benefit the science reach and provide community groups with direct access to science resources and methodologies.